Continuous railway track monitoring using passenger trains

This project looks to develop research undertaken over the last 10 years at the University of Birmingham into analysis of track data and its application towards predictive maintenance on the rail network. The project will develop commercially robust software and hardware that can collect and analyse track data to provide predictive track maintenance solutions that could significantly reduce delays on the rail network.